Milk.silk: transforming dairy waste into sustainable interior textile fibres.

Textile fibres made from casein could unlock new opportunities for textile designers and creatives. This project seeks to validate a low-impact casein fibre as a value add ingredient for the UK textile industry.